Solar and Planetary Studies at the Fluid and Complex Systems Research Centre, Coventry University

Rotation and magnetic fields are ubiquitous in the universe and play a crucial role in the interior dynamics of the Sun and planets, solar surface, and heliospheric phenomena. Within the framework of magnetohydrodynamics, the fluid motion is influenced by magnetic fields while the latter is either amplified by the inductive motion of the fluid (dynamo action) or rapidly dissipated (leading to heating). Other instabilities and waves may arise and produce nonlinearly saturated states which are turbulent. Nonlinear interactions between the magnetic field, rotation, and turbulence are the key challenge in understanding the transport in the interior of stars and planets, solar wind turbulence, and their evolution over time.

We propose a timely, synergistic programme to investigate some of these outstanding problems pertinent to the nonlinear dynamics of the solar deep interior to solar surface phenomena, solar wind turbulence, and planetary interiors. Specifically, we propose the following five projects in the next three years:

Project 1: Stochastic modelling of solar variability, transport, and evolution.

Project 2: Nonlinear flow states and turbulence produced by helical magnetorotational-type instabilities.

Project 3: Heating and the loss of information in solar wind turbulence.

Project 4: Turbulent convective transport in the interior ocean, ice, and interface layers of ice giants and icy ocean worlds.

Project 5: Long-term evolution of convective, solar-type stars.

Project 5 is an experimental project while the others are theoretical/computational. We address key STFC Science Challenge B. "How do stars and planetary systems develop and how do they support the existence of life'' (Projects 1-5) and A: "How did the Universe begin and how is it evolving?'' (Projects 1 & 5). We will combine the key, complementary skills of the applicants in theory, computation and experiments in fluids (hydrodynamics and magnetohydrodynamics) and plasmas, and will benefit from close collaborations with colleagues working on observations of newly emerging data to create world-class research (STFC 1st strategic goal).

Potential impact
1. Academic Impact: Our programme will directly impact researchers working on solar, planetary and astrophysical fluids/plasmas (STFC remit) and as well as those in other related fields: geophysical fluids/plasmas (NERC remit), laboratory fluids/plasmas (EPSRC). The research findings will be effectively disseminated at conferences and in major scientific journals (e.g. American and European Astronomical Society meetings, Solar Wind Conference, International Astronomical Union Symposia; Astronomy & Astrophysics, Astrophysical Journal, etc.).

2. Business/Industry: The research benefits industry, including fusion experiments and mixing and chemical reactions in engineering fluids and to our current industrial partners in high temperature metallurgical processing, where our modelling capabilities of coupled phenomena have already proven to be directly transferable.

3. Society/economy: Our methods can be extended for modelling variability and large events in society and the economy, e.g. geomagnetic storms, variability in winds and weather on Earth, forest-fires, stock-market crash, etc. The UK Meteorological Office will also benefit in regard to the work association with geomagnetic storms, variability in winds and weather on Earth, while telecommunications systems developers and operators will also benefit as their services are considerably affected by the phenomena being investigated. The training of PDRAs, who in turn will interact with postgraduate students at Coventry, will contribute to an increase in competitiveness of the UK in the global hi-tech market and increase in the STEM skill base.

4. Wider Public: The general public will benefit through our outreach and public engagement programme as detailed in the Pathways to Impact Document. Some of the subjects, especially those concerning the presence of water, and hence the possibility of life, on other celestial bodies, always spark public interest while the Projects dealing with solar wind have a daily relevance in regard to the disruption it can cause in a world with an ever increasing dependence on technology, and so increasingly vulnerable to disruption and requiring the subsequent need to develop resilient systems with an element of forewarning that the work will eventually lead to in the longer term.